Bacterial adhesion and growth in non-static environments.

Bacteria are micro-organisms found almost everywhere in nature. They posses the ability to adapt and colonise any surface that has not been pretreated to prevent adhesion. This poses an issue for many industries including medical devices and environmental since the contamination by bacteria leads to large expenses being incurred to remove them. My research focuses on measuring the bacterial growth and adhesion in non-static environments such as microfludic devices and vibrating/deformed surfaces. It is hoped that by understanding how bacteria adapt to an environment with changing perturbations, a greater understanding of how exactly bacteria adhere and colonise surfaces can be gained.